Application of proprietary AI computer vision software to enable remote, digitised management of patient recovery from orthopaedic surgery

This project is designed to model and develop a digital application to facilitate the use of Agile Kinetic's proprietary software for management of orthopaedic recovery remotely, and more cost-efficiently, whilst improving patient care.

The COVID-19 pandemic resulted in postponement of many orthopaedic surgeries, which has created a backlog. Working with the Life Sciences Hub Wales, Agile Kinetic Limited is capable of developing a service which can aid healthcare providers in tackling this backlog by reducing the number of physical follow-ups needed, replacing them with a superior digital service. This project will make it possible to develop a prototype and work with surgeons and healthcare providers such as NHS Local Health Boards to deliver early trials and gain clinical validation.

Through remote monitoring of patient’s range of motion, comfort and symptoms, clinicians using the platform will be able to support recovery with personalised, adaptive recovery plans for hundreds of different musculoskeletal complaints. The patent pending platform is designed to reduce the cost, time, and emissions associated with physical follow-ups, increase personalisation and patient control over their own recovery, and increase opportunities for early intervention when issues arise.